CUNEX: Surface modified copper powders for next generation additive electronic materials

CUNEX will develop and optimise new metallic powders that can be used as an alternative to ubiquitous silver powders in additive electronics inks used in mass production of high volume devices including solar cells, medical devices and batteries.